Manufactured Topsoil

As a recycling company we are looking at ways to re-use the by-products of our activities, and reduce our impact on the environment. Our idea to blend waste fines will save material from being sent to landfill, and will also create a manufactured topsoil, saving natural topsoils from being utilised for industrial landscaping.